Real-time defects detection tool for high-value 3D printing

DONAA is developing software to detect defects in real-time during high value 3D printing, enabling manufacturers to save costs and protect the environment.

During this project, the aim is to develop a product that can be deployed on partners's production lines and bring DONAA's novel technology into market.